Metric geometry and differential forms

It is possible to encode a metric on a space into a collection of differential forms on the same space. There are examples of this phenomenon in dimensions 4,5,6,7,8. The possibility of this encoding has spinor origin. The theme of this project is to investigate various natural dynamical theories of gravity that can be formulated in this language. In particular, the question of central interest is to understand the landscape of possible natural second order in derivatives field equations that can be written down, and develop their interpretation.